USA electricity grid resilience

Sygensys is developing technology to improve electricity grid resilience. This is based on using energy stored within Electric Vehicle (EV) batteries to provide power to consumers during grid fault conditions, including equipment failure, damage due to extreme weather or cyber attack. Our approach is highly innovative, with one patent application filed and 2 more being prepared. It helps reduce CO2 emissions from generators and provides adaption to extreme climatic events helping the move to NetZero.

This projects seeks collaborative research and development opportunities for Sygensys in USA.